American Political Pamphlets 1920-1945

This project focuses on the political pamphlets that were published in the United States from circa 1920 until the end of the Second World War, a period characterised by prolific publication of radical literature. Its aim is to explore the role that pamphlets had in shaping political debates during the interwar period, and to study the variables surrounding their publication.
The project will draw on the Library's extensive holdings of American political pamphlets to study and contextualise the writing, printing, distribution and dissemination of pamphlets in the years preceding and during the Second World War. The research will underpin measures to enhance the accessibility of these collections and to promote the Library's unique collections of American political ephemera to researchers and other audiences.
Areas of Study:
This project is concerned both with the reach and distribution of American political pamphlets, and with exploring radical discourses in the interwar period. It is therefore initially conceived of as an interdisciplinary project that borrows from the fields of history and textual scholarship.
This is part of a wider research theme for the Library's European & Americas department, which aims to study the form of the pamphlet across cultures and historical periods. By exploring our rich collection of pamphlets, we intend to study the evolution of the form, its publishing history, and the way in which these pamphlets were distributed. We are also particularly interested in international cross-fertilization of political ideas and the translation and republishing of foreign pamphlets.
Our aim with this CDP project is to provide a map of radical political thought in America during the interwar period by investigating and contextualising the content and circulation of pamphlets. Key research questions might include:
- Which were the centres for pamphlet production and distribution in the USA in the years leading up to the Second World War?
- How successful was the pamphlet in communicating political ideals, and how did its production relate to other expressions of political activism?
- Which were the leading political groups publishing pamphlets? How where they circulated (e.g. via subscription, society meetings, etc.)?
- How can these pamphlets enable the investigation of the evolution of socialist and anti-fascist ideas in America before and after the country's involvement in the Second World War?
We hope that this project will throw light on transatlantic exchanges of political ideas during the interwar period. There would be scope for the PhD to focus on specific examples of these publications, and the political groups associated with them, in order to develop the project around the particular research interests of the student and the HEI supervisor.
The Library's collection of American pamphlets from the interwar period covers the main ideological movements of the time, including publications by different anti-fascist, anti-capitalist, pacifist, and anti-imperialist societies. This includes publications by the Socialist Party of America, the Young People's Socialist League, the American League Against War and Fascism, the Jewish People's Committee, the War Resisters League, the World Peace Foundation, as well as anti-imperialist societies such as the United Aid for Peoples of African Descent, among many others. These groups followed the developments in European politics and the expansion of fascism in the continent closely, and European political rhetoric and ideas often inspired American political publications.